Public value mapping for AI

As the momentum behind AI builds, discussions about “Responsible AI” and “AI for good” are being taken increasingly seriously. We are seeing new governance structures and policy priorities. And yet we know little about current trajectories of AI research and innovation, making it hard to anticipate funding or regulation needs. The promises of AI have not yet been systematically tested against societal needs. There is a shortage of evidence that might connect AI with questions of public value (Bozeman and Sarewitz 2011). Recent research (e.g. Ciarli and Rafols 2019) has shown the potential for innovation studies to illuminate gaps between research priorities and societal needs.
Our project will explore and explain the potential of mapping emerging AI trajectories. Our analysis will allow us to assess the feasibility of some strategies for understanding the values currently implicit in AI research and development and the gaps with public values. AI is hard to define, hard to see and hard to hold to account, which presents substantial methodological challenges. Our project will explore the potential for new ways of seeing AI as an emerging technology, with a view to informing government funding and regulation. It will involve a collaboration between researchers in the UK and the Netherlands, linking four centres of metascience research - UCL, Warwick, CWTS Leiden and UNU MERIT in Maastricht.
Our case study of AI for agriculture will allow us to explore the alignment of R&D and social needs with greater focus. We will study how AI is affecting agricultural R&D and reveal the overlaps or gaps with social needs among groups in the Global South that are often left out of rich countries’ priorities as they discuss the need to compete in a ‘race’ to develop AI technologies.
Our research will use scientometrics, Delphi surveys and cutting-edge text analysis, complemented by qualitative methods. We will draw upon, connect with and inform major UKRI AI investments such as the Responsible AI programme and the Generative AI Hub (via Jack Stilgoe). We will also collaborate with Google Deepmind and draw on our expert advisers, including Juan Mateos-Garcia and Alondra Nelson. As we develop our case study, we will use our networks of collaborators in India and international bodies such as the Food and Agricultural Organisation and United Nations Development Programme to sharpen our research questions.